Documenting music with non-sonic elements

Methods and 'best practice' for the documentation (recording) of classical music are well established, as is the understanding that access to that documentation is a vital part of education and research. For music involving non-sonic elements, there is neither an established 'best practice' for documentation nor any reliable archive. This interdisciplinary network will explore the problems raised by, and solutions for, documenting and disseminating exemplars of this type of music.

Music where the focus is on "the visual and theatrical energy that lies implicitly in the performance itself, in the creation and bringing forth of single sounds and music on instruments, and in the communication and relationship between musicians and the audience" (Håkon Thelin, 2011, section 3, http://haakonthelin.com/multiphonics/zab) has roots in experimental and avant-garde practices across the visual and performing arts in the Twentieth Century. It has been historically described with terms such as "Musiktheater", "Instrumental Theatre", "Fluxus", "Performance Art" or "Intermedia". Recent attempts at codification of this practice include New Conceptualism and New Discipline, but these are partial, theoretical, and do little to advance the practical considerations when engaging with this work in performance.

This type of work has been particularly marginalised within music institutions, often finding sanctuary in the visual arts (Robert Filliou quoted in Relational Aesthetics by Nicolas Bourriaud, 2002, p. 102). Despite its 70-year history it has struggled to gain a footing in serious musical discourse. This is in no small part due to the lack of suitably documented works. For music containing only sonic elements there is a clear and well established pathway for its documentation. However, this is not the case for works that contain non-sonic elements. This is not only because video is essential alongside audio, but also because the pieces have so many variables which make successful audio and video recording an order of magnitude more complex than making an audio recording alone.

The lack of high-quality, easily available documentation has had a number of significant detrimental effects on the development and performance of compositions with non-sonic elements:

- Musicians are uncomfortable performing such pieces, and so they are rarely programmed.

- Composers and performers lack an understanding of their historical contexts.

- Educators lack the resources to demonstrate best practice in composition and performance.

- Researchers struggle to find material on which to base further academic study.

As a result the compositional and performance practices have not matured at the same rate as other forms of experimental music.

For the first time there are enough academic and professional practitioners specialising in music with non-sonic elements for it to be feasible to explore ways to rectify this situation. To do this, an interdisciplinary network is required.

Music with non-sonic elements is 'boundary work' that is intrinsically slippery. While practitioners in different (but related) fields implicitly know how to recognise and produce this type of work, recent attempts to explicitly define its parameters have been incomplete. This is because those attempts have come from music alone. What is required is a network of people from music, dance, theatre, visual art and documentation.

Once assembled the network will create rigorous parameters for examining, codifying and finally documenting historic and current works of music involving non-sonic elements; something never previously attempted.

Potential impact
This project has been conceived to respond to the needs of scholars in 20th and 21st Century experimental music, in addition to lecturers in contemporary musical performance practice and musicians outside academia who are involved as performers, composers, ensemble directors and workshop leaders. The project team's existing work producing brief documentary footage of mid-20th Century musical performances involving non-sonic elements has proved to be a valuable tool in communicating the complexities of this type of performance to researchers and practitioners involved in more traditional music-making and scholars in related fields of dance, theatre and visual art. It has also proved useful in teaching music students about good performance practice and staging theatrical compositions. The next logical step is to create a network of expert practitioners that will not only undertake a specialist research project but more specifically develop a concrete method for documenting performances involving non-sonic elements that is widely accessible. This will serve to widen access to this important yet often overlooked tendency within contemporary music.

We are incorporating consultation with key musicians and ensembles such as Multi-Story Orchestra (London), Kirkos (Dublin), Mocrep (Chicago), as well as groups within university contexts such as the Music Composition as Interdisciplinary Practice research network, to obtain further feedback from professional user groups. The video output from this project will be linked to high-profile archives such as the Live Art Development Agency video archive in London, which will enable the outputs to be widely disseminated beyond the field of music.

Professional composers and performers of contemporary music will often have been through higher education programmes in which the teaching of music that involves non-sonic elements is patchy. Exposure to high-quality documented performances of this practice is rare, and the gap is currently filled by amateur footage uploaded to websites such as Youtube with little contextual information. Anecdotal evidence suggests that this puts off potentially interested performers. As a result, elementary training by musicians and ensembles beyond academia tends to be picked up unsystematically, with little opportunity to explore the nuances of performing music that involves a significant degree of sensitive interdisciplinary thinking. This leaves musicians poorly equipped to perform new pieces inspired by this tradition, which in turn results in poor-quality performances. Our project will redress this by providing solutions in the form of an agreed method of documentation that can be independently explored by practitioners at all career stages and used as a teaching aid. The method will be shared in the form of a professionally produced video documenting a high-quality performance of music with non-sonic elements with in depth analysis and commentary.

Music with non-sonic elements is highly social and discursive, involving a degree of lateral thinking beyond the scope of more traditional musical practices. The outputs from this project will thus be useful in educational settings, particularly those where participants have limited musical experience. A lack of conventional musical training is not necessarily a hindrance to engaging with this type of music, and this type of work can integrate transferable skills from people trained in theatre and dance, which can provide an access point to contemporary classical music. In this way the outcomes of this project can be used by policy-makers to increase participation in the arts.

By creating this network the team will be able to establish best practice methods in documenting, preserving and reworking compositions that are non-conventional. The network will inform future performance practices and the curatorial decisions of promoters seeking to programme works of this nature in concert halls worldwide.